OptiGen - Optimising community energy generation for real time demand

The project addresses the challenge of dealing with data for the management of energy supply and demand. There are a number of software tools available for the configuration and sizing of decentralised energy plants, which utilise a wide range of data sources and models. To maximise return on the investment of developing new installations it is necessary to evaluate a wide range of plant configurations. A significant limitation with the available tools is that data transfer between the datasets and models has to be performed manually, resulting in high labour costs and the potential for human error. This project will develop our analytical and data management environment TecLab as a platform for integrating data sources and energy plant design tools to reduce installation costs and improve the prediction of return on investment. No commercial packages offer the flexibility for integrating complex analytical models that TecLab will deliver, owing to its innovative data handling capabilities and graphic programming interface. In this proposal we aim to integrate energy plant design methods and datasets, which has not previously been done.